Individual differences in word cognition: leveraging dispersion for accessible communication

Individual differences between people represent an important area of linguistic and psychological investigation (Cooper, 2020; Horwich, 2020). While the main focus in linguistics, psychology, and social science has traditionally been group behaviour (Davis et al., 2015), introducing individual differences between people into the theoretical framework can considerably increase the explanatory power and sensitivity of our models (Cooper, 2020).

When speaking or writing, it is important to consider the audience and their varied levels of language fluency and subject familiarity. Therefore, it is often important to speak and write in familiar, accessible language that will be inclusive to people of all backgrounds (Maar, 2020), and this has been shown to drive better and more equitable outcomes in areas from public health (Chicas et al., 2023) to business (Lauring & Klitmoller, 2015). This motivates the study of psycholinguistic differences between individuals to identify the vocabulary and linguistic patterns that are most accessible to diverse audiences.

Dispersion allows us to measure individual differences between speakers in linguistic data (corpora) by establishing distributions of linguistic features across corpora. It has important implications for lexicography (Paulsen, 2022), second language acquisition (Gries & Ellis, 2015; Hashimoto & Egbert, 2019), corpus design and register analysis (Egbert et al., 2020), and psycholinguistics (Gries & Ellis, 2015; Gries, 2022). Nevertheless, despite numerous statistical measures (known as dispersion measures or DMs) available to compute dispersion values, there is little clarity on how to choose between them or interpret dispersion values (Gries, 2008). It has even been argued that most DMs may not contribute much else but "re-packaged frequency information" (Gries, 2022).

Dispersion is often described as how "evenly" or "well" an element is spread across a corpus (Hashimoto & Egbert, 2019; Gries, 2022). However, underneath this broad idea are many specific types that ought to be distinguished. Thus, current research using dispersion and DMs rests on an unstable foundation of ambiguity, which has led to numerous ambiguities in understanding, measuring, interpreting, and applying dispersion, such as those above.

To apply dispersion to individual differences and accessible language, this project will first develop a new theoretical foundation for understanding dispersion and a practical software tool for applying it. The utility of the new framework will be justified through empirical tests and subsequently employed to understand individual differences in word cognition and develop a metric to rank words for accessibility.